The role of the neighbourhood environment in shaping the mental health consequences of Covid-19

The aim of this proposed research is to test to what extent features of the neighbourhood environment moderates the mental health consequences associated with the coronavirus
pandemic. While undoubtedly any mental health impact will be partly shaped by individual characteristics, we also posit that there will be differential vulnerability across people due to their neighbourhood environment.

Our starting point is Understanding Society (UKHLS), a survey which collects online data relating to people's mental health. We can track people's mental health before, during and after the lockdown, and indeed monitor the mental health on an ongoing long-term basis. We will spatially link our longitudinal household survey datasets recording individuals' mental health with neighbourhood contextual information, for example, economic and social deprivation, population density, environmental capital, health services etc. This will allow us to identify what makes some neighbourhoods produce better outcomes than others. Ultimately, our research will help in identifying those most vulnerable to the coronavirus pandemic and in formulating place based policy interventions aimed at protecting people's mental health.